100% Waste Stream Panel Project

Our aim is to produce panels made from 100% waste stream materials that exemplify principles of circularity, low carbon manufacturing, and sustainability. These will be market leading for design led interior panels and be able to significantly contribute to LEED and BREEAM schemes.

With only 50% of the world's building stock required by 2050 already built it is imperative that architectural projects, both new build and refit, find ways to store carbon and be carbon neutral or carbon negative. This has to be driven by material choices to offset the emissions of construction work.

We are a design led company producing aesthetic panels for interior use from our factory in Birmingham, this project will allow us to adapt to the world post-covid and ensure we can return to growth.